Sea Lice Control Salmon Analysis

NeemCo Limited has developed and trialled a novel control for sea lice in farmed salmon.
Part of the work required towards gaining approval as a veterinary medicine is determining the residue levels of the active in the salmon.
This work will determine that level by feeding the active to salmon and subsequent analysis of the salmon flesh.